Sexual Prejudice Against Bisexual Men: Barriers to Initiating and Maintaining Relationships

OverviewThe proposed study takes an interdisciplinary approach to the examination of discrimination and prejudice against bisexual men, incorporating social psychological theories of prejudice, coupled with sociological notions ofequality and human rights, the policy context of which seems not to decouple bisexuality from the LGB group, instead treating all as the same, without considering unique forms of oppression that each face. No study has yet explored prejudicial attitudes towards bisexual men from the perspective of their partners, nor has any taken account of barriers that bisexual men face in initiating relationships. This study examines relationship prejudice against bisexual men, and seeks to answerthe following research questionsthrough interviews with bisexual men, their partners, and the general public.i)What are thesignificant barriers that bisexual men face in initiating and maintaining relationships?a.Are these barriers mediated by the age, gender and sexual orientation of their partner?b.How does the general population display attitudes to bisexual men, including attitudes towards relationships with them?c.How do partners of bisexual people display prejudicial attitudes towards their partners?